BOSS - Medical Waste

This project seeks to carry out a technical feasibility assessment to determine the viability of recycling high value polymers from currently incinerated medical waste. The project will lead onto a full demonstrator at a decontamination centre based in Glasgow.